POME Precision Orchard Management for Environment

Current tree fruit production applies crop management products uniformly across each orchard, however, orchards exhibit substantial variation across them and between trees. Even neighbouring trees have very different growth and crop loads. Treating all trees uniformly regardless of their size, density, crop load, or health limits yield, is inefficient, and detrimental to the orchard productivity and the environment.

This project will develop a Precision Variable Rate Spray (PVRS) machine, control software system, and new systems for measuring and assessing each individual trees' status. These components will be combined into products and services that will transform the tree fruit industry and deliver new levels of environmentally sustainable crop production, increasing efficiency and yield whilst lowering costs and environmental impacts.

Integral to this approach is that every individual tree in the orchard will be assessed, its requirements calculated, and then treated with a tailored quantity of crop management products. This will reduce wastage and improve yields.

Led by one of the UK's leading and forward-thinking agronomy companies, this project includes a range of high quality growers, a large top fruit marketing organisation, a software engineering company specialising in global positioning systems, a top fruit digital agronomy company, a crop phenotyping specialist, a robotics company, a horticultural engineering company, the UK's agricultural chemical regulation organisation, and three academic institutions specialising in agricultural engineering and robotics, computer science, economics, and horticultural agronomy.

Working closely across the tree fruit industry's production chain ensures that the products and services developed during the project are designed for the grower and meet their requirements. The consortium's network allows us to engage with the wider fruit industry. The project will showcase the products and services to the horticulture sector with a range of knowledge exchange activities and field demonstrations.

During the project we will assess the new spray system's benefits relative to conventional spraying, and report on the economic and environmental advantages of investing in Precision Variable Rate Spraying. At the end of the project, UK growers will have access to the most advanced and efficient tree fruit crop management system available, and understand the environmental and economic benefits of using the system.